Controlling transport of colloidal particles in complex fluids in microfluidic devices

The rapidly evolving field of microfluidics, in which fluids are manipulated at a microscopic scale, finds many applications in industries, ranging from the pharmaceutical to the oil industry. Most ubiquitous fluids are non-Newtonian and complex such as paints, blood, inks and personal-care products are just a few examples. It also raises curiosity to understand the behaviour of micro- and nano-particles in confinement and under flow that is widely used in various industrial applications, including drug delivery, cosmetics, food, medical diagnostics, environmental remediation, energy and agro-based industries. The technique of controlled manipulation of colloidal particles using microfluidics as a tool in lab-on-a-chip has unlocked opportunities to overcome many limitations of conventional technologies such as the requirement of multiple preparation steps, long processing times and large sample volumes.

The project aims to develop and optimise innovative strategies to control the motion and spatio-temporal distribution of micro/nano-particles in complex fluids in a microfluidic environment. The candidate will design and fabricate microfluidic devices and characterise the flow/particle interaction through optical microscopy methods. There will be exposure to several experimental techniques for the synthesis and characterisation of functional particles and undertaking proof-of-concept studies to identify prospective applications of the developed microfluidic systems - especially for drug delivery and point-of-care diagnostics.